BIOSEDIMENTOLOGICAL CASCADES: THE EFFECTS OF WADING BIRDS ON THE EROSION, PROPERTIES AND ECOSYSTEM SERVICES OF INTERTIDAL MUDDY SEDIMENTS

Coastal habitats, including intertidal mudflats, are one of the planets most imperiled ecosystems, disappearing 4-10 ten times faster than tropical rainforest and declining in the UK 10 times faster than they are being created. Mudflats are at the forefront of climate driven changes such as sea level rise. They provide numerous ecosystem services, including coastal protection and primary productivity, supporting a diverse and important biota.
Muddy intertidal sediments are intrinsically linked with their fauna and flora and are therefore biologically-mediated systems. The biota strongly influence sediment processes (e.g. erosion/accretion dynamics), and changes to sediments influence the biota that live in the sediment (e.g. productivity). Previous studies have highlighted the importance of biota to sediment dynamics and vice versa; in particular, the ability of benthic microalgae to stabilise sediments. Sediment stability responds to temporal and spatial variability in biota and sediment properties, often in an apparently idiosyncratic fashion. There is increasing recognition that this is caused by a complex interaction of direct and indirect processes. Advancing our knowledge of how biotic and abiotic processes interact to mediate sediment erosion is vital for predicting and mitigating the effects of climate change on these important habitats.
One understudied, but potentially highly significant impact is how wading birds and their changing migration patterns will affect the ecosystem services of biostabilisation, nutrient flux and productivity by microphytobenthos. Previous research has shown that the presence of wading birds causes significant changes in benthic macrofauna behaviour, driving knock-on effects on microalgae, which causes significant changes to ecosystem services such as the erosion threshold and productivity. However, these remain poorly understood, thus the impacts of future changes in bird migration are difficult to predict.

OBJECTIVES
This project will experimentally manipulate the density and species composition of wading birds in the field using size selective exclusion cages, to investigate how changing wading bird density and species composition alters biostabilisation, processes of erosion and deposition, sediment biogeochemical properties, nutrient flux and benthic microalgae productivity (either directly or indirectly). Experiments will be done on muddy intertidal sites along the Norfolk and Essex coastline.
This will improve our understanding of the biological/physical interactions that drive these properties and processes. Teasing apart such interactions is essential to advancing our knowledge of how biotic and abiotic components mediate sedimentary processes and alter delivery of vital ecosystem services in coastal habitats.
The project will use advanced techniques, such as PAM fluorometry, erosion devices (FloWave, Cohesive Strength Meter) and cryogenic coring techniques. Sediment cores will be used to measure a suite of sediment properties, including: the water content, grain size, bulk density, organic matter, carbohydrates, exopolymeric substances creating sediment cohesion, pigments and nutrients. This will be the first time such a suite of techniques has been combined to investigate the effects of wading birds on intertidal sediments. This will provide essential data for improving models of near-shore sediment dynamics, informing decision making around coastal adaptive management strategies and mitigating climate change.